Chemical Probes for Real-time Visualisation of Calcium-sensing Receptor Trafficking during Inflammation

Calcium-sensing receptor (CaSR), the body's master controller of calcium homeostasis, has recently emerged as a key player in the development of pro-inflammatory diseases, including asthma, rheumatoid arthritis and cardiovascular disease. CaSR responds to ligands released during inflammation, altering cellular signalling. There are currently no tools to measure CaSR expression levels in real time and visualise its trafficking in its native environment. In this project I will design and apply chemical probes to track CaSR in living cells, leading to new insights into the biology of this receptor. Further, I will develop this approach into a new diagnostic tool for detecting inflammation in critically ill patients.

This interdisciplinary project will span chemistry, chemical biology, cell biology and imaging, and provide high quality training in all these areas. I will design and synthesise chemical probes, based on known CaSR-targeting drugs, that deliver a fluorophore onto the receptor. I will show that these tools work on cells expressing CaSR and use them in high resolution imaging experiments to track the receptor's movement in response to various stimuli. Finally, I will apply my tools to image receptor expression levels and trafficking in primary lung epithelial and endothelial cells, or from in patients with pneumonia or sepsis.